My Health Wallet (MHW) - A Patient Centric Mobile Application To Securely Hold and Transmit Medical Data.

MediData is a healthtech software company developing simple to use, highly secure applications for GP practices and patients to exchange medical data. Through the company's flagship proprietary software (eMR), the GP practice can produce in minutes (with explicit patient consent) a suitably 'redacted' medical record and copy of the entire patient record, which can be transmitted to any 3rd party outside the NHS, authorised by the patient using 2 factor authentication security. MediData now aim to develop their technology into a fully interactive MHW, which will hold a copy of the patient's 'FULL' medical record in an easy-to-navigate structured format with write back and transmission-controlled features.

Underpinning the project are two significant healthcare challenges:

1. GP's are becoming increasingly overwhelmed by GDPR requirements for data handling and requests for patient medical record from 3rd parties e.g. insurance companies. Estimates suggest UK GP surgeries receive ~3m SAR instructions p.a. The MHW and eMR integrated platform will provide a 300% faster turnaround of redacted medical record compliant under GDPR and data Protection Act whilst reducing back-office costs by ~70%.
2. In 2017, the Institute for Public Policy Research reported levels of mental illness and distress, and low wellbeing among UK Higher Education (HE) students are increasing and are high relative to other sections of the population. MHW will provide students with the first cost-free patient centric health wallet with access to real-time data monitoring performance, in tandem supporting universities with addressing newly implemented governmental policy.

MHW will allow users to control who sees their medical data and with appropriate consent. 3rd parties are granted access by the patient to manage their health and wellbeing. Information, such as treatments, test results and interventions can be stored within the app, using a universal clinical code used by all GP practices across the UK. This allows the user to push data back to their GP practice (collected from clinical facilities or hospitals outside the NHS or the UK) or create 'redacted' records for authorised 3rd parties to receive. MediData will bring MHW to market by 6 months of the end of this project (July 2021) and forecast a cumulative revenue of £10.56m for the first 5 years of sales, generating an EBITDA of £6.65m (ROI of +12:1). This would see the company add +100 highly skilled jobs to its headcount in technical, sales and management positions.